Leak detection by remote plasma optical emission spectroscopy

The global vacuum leak detection market is valued at $800M in 2022 and projected to grow at CAGR of 6%. There is also significant demand for leak detection in other non-vacuum sectors such as electric vehicle batteries and pharmaceuticals. Currently this need is serviced almost exclusively by helium detection using quadrupole-based mass spectroscopy. These systems are costly (~£30k) and have on-going high maintenance costs. In addition, helium is expensive and in critically short supply. Gencoa seeks to address this market with a disruptive new methodology based on remote plasma optical emission spectroscopy. Building upon its already successful 'Optix' gas sensor, Gencoa will deliver a turnkey, automated solution which is capable of comparable performance without the need to use helium, and at a significantly lower price point (~£15k). The use of an optical gas detection method means that the company will have a distinct market advantage over mass spectrometry in terms of price and robustness. The target markets would be both domestic and international entities that utilise vacuum processes or have a requirement for leak detection of sealed systems and components, providing the opportunity for Gencoa to enter market sectors outside of its normal activity areas such as electric vehicle battery manufacturing, hydrogen infrastructure, refrigeration, air conditioning and other industries which require leak testing for quality assurance.